THE SPRING GROUP: Creative collaboration, innovative production and public exhibition, set at the interface of art and science

In 2005, Professor Charlie Hooker began to develop digital links between the performance, art and design disciplines based within the University of Brighton through a variety of digital (computer-based) and analogue (hands-on material based) processes associated with science and technology. He invited a number of interested parties to meet and instigate what has become the 'Spring Group', a broad and interdisciplinary group of academics and partners in industry.
All of the group believe that lateral thinking and creative experimentation are fundamental tools to ensure the progression of their subject and creativity as-a-whole. Through the development of its networking activity, the group intends to set up the following strategically timetabled events:
? Structured and recorded meetings with partners from industry to enable the development of creativity between all parties.
? The development of the potential public projects already being researched by the group alongside new collaborative initiatives. These involve the proposed production of a public sculpture linked to cosmic ray activity, sited in Britain, together with the production of "outreach" information to assist the Bjerknes Centre communicate their important work on Climate Change to schools and the general public.
? The production of a major exhibition and conference at the end of the project's two-year period to chart the progress of the group's activities, present new displays and create a public forum for debate.
The group's overall goal is to share its initial inroads into areas of creative thinking and promote creativity within as wide a field of education and industry as possible.